Incorporation of Unnatural Amino Acids (UAAs) into Highly Complex Peptide Libraries

We are Orbit Discovery Ltd, a rapidly growing biotechnology company that works collaboratively with its partners to rapidly identify and characterise advanced peptide therapeutic drugs for a range of chronic diseases using a highly efficient in vitro screening technique.

We want to develop synthetic biology technology for screening of potential drug targets with synthetic peptides possessing characteristics not possible in natural peptides. This means that we will make peptides that have a far greater application for a variety of diseases.

This will enable more efficient production of stable peptide therapeutics, less likely to degrade when administered orally. Which essentially means, we will make better medicines, that can be taken orally, improving treatment effectiveness and making treatment more manageable.

This project will enable Orbit to overcome limitations of structural constraints that limit target specificity, affinity and addressability and enable safer and faster drug development.